Modelling and analysis of cancer invasion with flux-saturation mechanisms

Invasion is an essential stage of cancer progress. Once initiated, a malignant tumour can grow and make its way through the surrounding tissue. Cancer cells can penetrate blood vessels and, after transportation across the vasculature, they colonise distant sites forming further neoplasms. This process is termed metastasis. Cancer invasion results from the interplay of many effects, including migration and proliferation. Mathematical models of invasion and their analytical and numerical study can improve our understanding of the involved biological phenomena. They enable predictions about the development and the extent of a tumour and testing of therapy strategies in silico.

Reaction-diffusion-transport (RDT) systems are the most popular tools in this context. They describe the evolution of a tumour in terms of macroscopic densities depending only upon time and position in space, which enables comparisons with information gained by standard biomedical imaging techniques, e.g. MRI and CT. Another advantage is the availability of well-developed mathematical analysis tools and efficient numerical methods. Individual and subcellular level processes are, however, greatly influencing the overall development of a tumour. These processes are often modelled with ODEs for additional state variables on which the cell density distributions depend. Unfortunately, the resulting multiscale settings are difficult to resolve numerically. Hence, a suitable upscaling is usually performed yielding an RDT system which still contains some essential lower-level information. If successfully studied analytically and simulated numerically, using parameters determined from experiments, such RDT offer a more careful description of cell migration than, e.g. a system obtained through standard balance of macroscopic fluxes. It often involves challenging nonstandard terms. Prominent examples include anisotropic diffusion and flux-saturated diffusion and chemotaxis.

Chemotaxis is a directed movement of cells or organisms in response to chemical cues. It plays a crucial role in many self-organisation processes such as slime mold fruiting body formation, embryonic morphogenesis, wound healing, cancer invasion, etc. and leads to formation of aggregates. Equation systems modelling chemotaxis have been enjoying great popularity in recent decades. The best-known among them is the classical Keller-Segel model introduced in the 1970's. However, experiments show that this well-studied system is incapable of reproducing the cell behaviour observed in certain biological processes. For instance, it has no built in control upon the maximum propagation speed which in reality is an intrinsic quality of a population. The resulting propagation is often too fast and may even lead to infinite densities due to chemotaxis-driven aggregation.
In 2010 a new model able to deal with this and other criticism was introduced by Bellomo et al. It features a flux-saturated degenerate diffusion and a flux-saturated novel chemotaxis term. Some studies showed that typical solutions such as travelling waves had realistic patterns evolving with controlled speed. However, the general existence of solutions has remained an open question.

In this project we will prove the first result on the global existence for the above model from 2010. Moreover, we will construct novel, more realistic than previously, multiscale systems based on kinetic transport equations modelling cancer cell propagation on the mesoscale, scale them up to the macroscopic level formally and, wherever possible, also rigorously, and finally study some of the resulting macroscopic systems analytically. We will pay particular attention to preserving flux-saturation mechanisms as well as including other relevant highly nonlinear effects.

Potential impact
(Society and Economy) We expect this work to have an impact on health and medical costs, both becoming increasingly important for UK's aging population. Since the proposed research is a theoretical study on modelling cancer invasion, its results cannot be directly passed on to practitioners. However, in the long run our new carefully developed models may become a building stone of future medical software helping the clinicians to analyse biomedical image data and set up successful personalised treatment approaches which will be at the same time cost-effective. Rigorous results which we aim to provide for the models in this project are prone to enhance confidence in the outputs of these new tools.

(Knowledge) We anticipate our models to be used in order to advance the knowledge about cell invasion and what influences it. At the same time, new mathematical modelling approaches and analytical techniques will be developed which will be useful in other applications as well.

(People) The proposed research will be accomplished by the PI together with a PDRA, i.e. a researcher who has obtained a PhD and aims to become a fully independent and potentially leading scientist. Working on this project will provide an excellent track for that. On the one hand the PDRA will be engaged in modelling cancer migration, an application of a considerable importance for the society and on which she/he may continue to work in the years to come. On the other hand, she/he will be exposed to various rigorous techniques used to analyse new models. Such versatile specialists who are well-trained in both modelling and analysis are scarce and continuously in demand.